AI analysis of voice to aid laryngeal cancer diagnosis

Patients with head and neck cancer present to secondary care services in a number of ways. Laryngeal carcinoma (cancer affecting the voice box) tends to cause hoarseness when if affects the vocal cords. There is an urgent clinical need to develop tools to aid in the diagnosis process for patients referred on the NHS 2 week wait pathway. The research will focus on assessment of a patients voice to aid clinical decision making as to whether the larynx is a site of potential cancer development, or whether it is affected by a wide range of non-cancer diagnoses.